Mathematical modelling for juvenile epilepsies: disambiguati ng the impact of treatment versus development on seizure risk

The aim of this PhD research will be to develop and evaluate models for the prognosis of epileptic seizures, and to apply them to clinical EEG data. Building on the existing research of this group, dynamic network models will be used which seek to understand the activity within brain regions, and the pattern of connections between them. One potential aim would be to extend the use of these methods to a novel demographic, such as paediatric cases of epilepsy.
By introducing perturbations to these models and assessing their efficacy over time we can improve our understanding of epilepsy as a condition and the neurological behaviour which underlies it. Techniques may be drawn from a variety of areas, such as time-series analysis and stochastic modelling.
I would like to focus my research on the diagnosis of epilepsy,using models motivated by existing clinical data to explore how reliable diagnoses can be obtained sooner from EEG data.